The political economy of post-conflict transformation in Northern Ireland - the contribution of worker cooperatives

The political economy of post-conflict transformation in Northern Ireland - the contribution of worker cooperatives